Salford - Together Towards The City of Tomorrow

The Salford of the future will be more resilient and better connected - and the future health, well-being and prosperity of its citizens will be at the heart of decision making. Its key systems for transport, housing, energy and other infrastructure will need to be sustainable, more intelligently integrated and adapted to the future impacts of climate change. A feasibility study is proposedto assess how systems and infrastructure investments in the City can be effectively integrated, made more efficient.. It will also explore how a ComMUSCo could enable citizens and local businesses to benefit from, and be more involved in, key investment decisions that will be critical to the future of the City and the health, well-being and prosperity of its citizens. Manchester City Council are also submitting TSB bid. Both have a distinct focus however, during the feasibility study stage both Cities we will explore potential areas of synergy to ensure that the benefits are maximised.